Polyketide natural products: an inspiration for novel biocatalysts and bioactive compounds

This project intends to investigate the biosynthetic pathway to the polyketide natural product family ambruticin. This family have been shown to boast potent antifungal behaviour, this is of particular interest as there is a deficiency in the number of novel antifungals currently available on market to combat invasive fungal infections as well as antifungal resistance. Within this molecule, there bears a 1,2,3-trisubstituted cyclopropane functionality, proven to be challenging to synthesise. The project seeks to isolate the enzyme thought to catalyse the cyclopropanation and investigate its mechanism as well as utility as a biocatalyst. Methods such as directed evolution and site directed mutagenesis could be harnessed to enhance desired properties of the enzyme: yield, substrate scope, selectivity. Later down the line, unnatural ambruticin species may be synthesised through mutasynthesis to generate a plethora of novel potential antifungal species as well as uncover the structure activity relationship of ambruticin.